Performance Evaluation of Nonparametric Predictive Inference

Nonparametric Predictive Inference (NPI) is a frequentist statistics framework
based on only few modelling assumptions, made possible by the use of
imprecise probability for uncertainty quantification. The supervisors have initiated
and developed NPI since the late 90s, and theory and methods have been
presented for a wide range of applications. As the NPI-based methods are
different from classical methods it is not trivial how we can assess their performance,
existing methods to assess estimation performance are not suitable
to assess imprecise predictions. In this project, we will investigate further
opportunities to assess the predictive performance, in particular to take into
account the level of imprecision, with less imprecision being better as long as the
overall prediction results are fine. This is a 4-year PhD project, in which the first
months will be used to get familiar with the current state of the art of NPI and
some of its application areas. The core of the research project will consist of
developing performance evaluation methods, comparison to alternative inference
methods, and implementing these using the statistical software R.